Manchester Metropolitan University And John Hogg Technical Solutions Limited

To develop a portable, handheld instrument for the detection of a new generation of advanced fuel markers. To design instrumentation, electronics, spectroscopy, data acquisition and data analysis systems.